The allocation of capital to achieve environmental sustainability

My research explores whether our current pricing environment for goods and services is incorrect and is causing environmental damage. To do this, I will focus on the financial system as the allocator of capital for sustainable firms to exist. The stock market is a good proxy for prices because it is considered a complete market with sufficient amounts of information incorporated into the price of equitites.